Web Security

Development of a secure platform and app to which our own staff and legal partners can access client case information. This requires secure access with update capability. Information is used in litigation and it is therefore imperative that this information is secure to comply with data protection. A mobile App and secure login feature will enable remote access and live updates from all stakeholders within the company, allowing for complete and up to date data. Having the capability to save this information on a secure server will provide a strategic marketing platform from which the company can further develop.